MICA - Mechanism of action of targeted lung denervation in COPD: clinical, physiological, molecular and structural assessments

Why the research is needed: Chronic obstructive pulmonary disease (COPD) is a disease of the lungs usually caused by smoking. It affects more than 300 million people and is the fourth main cause of death worldwide. In COPD airways become narrow and treatments are aimed at opening up the airways to help breathing. Inhalers can cause side effects including serious chest infections (pneumonia) and their effects are temporary, meaning they must be taken at least daily. Even when taking them, many patients struggle with breathlessness, wheeze, cough and phlegm. These symptoms can be very distressing and stop people from doing everyday activities such as washing, dressing and leaving the house. Chest infections and flare ups can occur and may result in people needing admission to hospital. New treatments for COPD are desperately needed.

What we plan to do and why: We plan to study a potential new treatment for COPD called "Targeted Lung Denervation" or "TLD". It is a one-off procedure which aims to open up the airways without any surgery. It involves inserting a small camera (bronchoscope) into the airways, and passing a small device (catheter) inside. Once in position, the catheter delivers a type of electrical energy called radiofrequency energy to the airways. This affects the nerves in the airways, and should result in the airways opening and an improvement in breathing. It is likely to work in a similar way to one of the current commonly used inhalers, but has the advantage of only needing to be done once. Initial studies in small numbers of patients have been very promising, and have shown patients treated with TLD have improved symptoms and fewer flare ups. We need to learn more about this treatment including the effects it has on the lungs and how it works. It will also teach us more about the nerve supply to the airways.

How we plan to do it: The AIRFLOW-3 study is a trial taking place across the world which will include 300-400 patients with COPD. We plan to recruit around 30 patients in the UK. Patients will be carefully selected to ensure that the procedure is safe for them, and that they have the right type of lung disease to benefit. Patients will then be randomly allocated to receive either treatment with TLD, or a "sham" procedure where the device is placed into the airways, but no treatment is delivered. Patients who do not initially get treatment will have the option to have TLD after one year. Neither the patient nor the researcher will know whether the patient has had the real treatment or the procedure where no treatment was given. As part of the AIRFLOW-3 study patients will be followed up for 5 years, with the majority of data looking at the way the treatment works being collected in the first 12 months.

What we will measure: In order for us to gain a thorough understanding of how the treatment works, we are interested in a number of different outcomes. We will assess symptoms using questionnaires before and after treatment. We will evaluate the effects on how the lungs are working with tests where the size and function of the lungs are measured by blowing into different tubes, and breathing in different substances. We will examine the structure of the airways using scans. We will also study how the treatment affects the cells in the lungs by taking samples of tissue and cells during the procedure which will be processed in the laboratory. This will also help us understand how the treatment affects inflammation of the airways, and the cells and nerves. We will study particular genes to see if they change with treatment. The results will be analysed and compared to see if there is any difference in people who have been treated compared to those who have not. We will also look for differences in patients before and after treatment. By understanding more about this potential new treatment and how it works, we will be able to decide how it may best be of benefit to patients.

Technical abstract
Background: Chronic obstructive pulmonary disease (COPD) is a chronic, progressive condition characterised by fixed airway obstruction. It is the fourth leading cause of death worldwide. Despite pharmacological management, many patients suffer frequent exacerbations and debilitating symptoms, and new treatments are desperately needed. Targeted Lung Denervation (TLD) is a novel one-time bronchoscopic treatment being investigated for COPD. In phase II clinical trials it has shown promising results, improving symptoms and reducing exacerbations.

Aims: To date, the mechanism of action of TLD is unknown. We plan to perform the first ever mechanistic study investigating how TLD exerts its effects. The parasympathetic nerve function to the airways becomes dysregulated in COPD, causing bronchoconstriction, bronchial hyperreactivity and mucus hypersecretion. TLD is thought to disrupt this. We will test the hypothesis that TLD will result in improvements in these parameters through alterations to cholinergic pathways and the resulting downstream effects.

Methods: AIRFLOW-3 is a prospective multi-centre randomised double-blind sham-controlled trial exploring the effects of TLD in COPD. We plan to recruit 30 patients in the UK and carry out a mechanistic study alongside AIRFLOW-3. Outcome measures will include clinical, physiological, cellular, transcriptomic and structural assessments. Bronchial brushes, broncho-alveolar lavage and mucosal cryobiopsies will be taken to assess changes in airway and inflammatory and neural cells, and transcriptomics.

Implications: A comprehensive understanding of the mechanism of action of TLD will delineate the pathways involved and effects. This will directly translate into patient care, generate new research directions, and may identify novel therapeutic targets, within the respiratory field and beyond. Considering the burden of COPD, this work has the potential to have a significant impact worldwide.

Potential impact
Our project is the first study of the mechanism of action of a potential novel therapy for COPD, Targeted Lung Denervation (TLD). COPD patients are at risk of decline in lung function, debilitating symptoms, and exacerbations necessitating health care utilisation. They frequently experience co-morbidities and early mortality. The burden of COPD is detailed in the Case For Support.
There will be a wide range of beneficiaries from this project extending beyond the direct benefits to patients; the work will also impact clinical and basic science researchers, the public, health care policy makers, health care managers and commissioners, guideline developers, health economists and industries. The pathways to impact statement delineates how we will ensure that the impact is achieved.

Patients: It is expected that patients who are treated will directly benefit from the procedure in terms of health and quality of life. The technique may be able to be employed in other respiratory diseases such as asthma, and developed for use in other specialties where there is neural dysregulation; from neurology to gastroenterology.

Public Awareness: Interest generated by this new technique will raise public awareness of the importance of COPD. This may lead to earlier diagnosis as patients may seek medical advice earlier, and smoking cessation. This will need to be done in conjunction with the NHS through media interaction including interviews and social media.

Industry: Nuvaira are involved in the evaluation of the TLD delivery system and are interested in the results of our mechanistic study. Identification of new pathways and therapeutic targets will be of benefit to industries developing health care technology. It may allow pharmaceutical companies to develop new drugs, or permit expansion of use of existing drugs.

Academic Researchers: Identification of pathways and therapeutic targets through molecular and genomic work will contribute knowledge to the field. It will generate new directions for research and potential therapeutic avenues for COPD. It will allow disease stratification by delineating targets for different phenotypes of the disease. Research methodology will be developed and available to other researchers, for example this type of provocation testing. Due to the high burden of co-morbidities existing in patients with COPD, this work has relevance to researchers in other specialties. The work will promote international collaborations.

Society and Health Economy: One severe COPD exacerbation costs the NHS on average £3,726 and TLD is proposed to reduce exacerbation frequency. TLD is performed as a day case, and requires a single treatment with a sustained effect so could prove to be economically beneficial. The work may lead to further investment and economic growth.

NHS Services and Hospital Management: An acute exacerbation of COPD is one of the most common reasons for emergency admission to hospital, with 115,000 admissions per year (NHS England, 2014). There is increasing winter pressure on the NHS, largely arising from respiratory disease. TLD may relieve some of these pressures and increase effectiveness of NHS services.

Training Development: Novel therapeutic techniques like TLD stimulate interest from undergraduate and postgraduate students. This creates opportunities to be involved in a very exciting specialty with a strong academic component from an early stage. Staff working on the project, including myself, will develop a multitude of skills.

Disease management guidelines: Techniques in interventional pulmonology are already becoming popular with patients and health care policy makers and NICE advocates the use of bronchial thermoplasty for asthma. Our study will contribute valuable information about TLD, which can be used by regulators, health care economists, guideline developers and policy makers further down the line when considering treatment approval and disease management guidelines.